weActiv - Comparing Fitness Wearable Data

"The weActiv platform allows users to connect, share and compare fitness wearable data across multiple manufacturers, all on one web based platform, providing a free service to individual users, capitalising on the sport and leisure industry through a paid monthly service for groups, classes and fitness gyms.
"